A study of Jupiter's auroral X-rays

Jupiter is the biggest planet in our solar system, with a strong magnetic field and dramatic auroral emissions in several wavelengths including UV and X-ray. This project will focus on the use of space telescopes including Chandra to observe Jupiter's X-ray emissions and understand their intensity, how they are spread around the poles of the planet, and whether they may pulse with any particular periodicity. All of these features (brightness, morphology, periodicity) can then be used to probe the underlying physics of how these X-rays are generated. The observations from remote space telescopes can be compared to data from spacecraft such as Juno which orbit Jupiter and sample the properties of its magnetic environment (magnetosphere) directly.